Adding Value To Ad Digestate

Biomation has developed a novel soil improving hydrogel which provides organic matter to soil, improves soil fertility, provides plants with the nutrients for growth and enables more efficient, targeted use of irrigation. This hydrogel has been named Protein Based Super Absorber (PBSA).

Biomation want to engage an organisation that can provide advice on how to scope, conduct and report growing trials with the rigor that is required by the Agri Tech and farming industries to prove technology claims and to provide advice on how best to rapidly commercialize PBSA created from a plentiful organic waste stream, which is a novel idea.

Revenues from the sale of that product would be used to expand the business and accelerate the development of PBSA made from more complex to process waste streams.